DiRAC Training Skills 2024-2027

This proposal is in response to the invitation received by Professor Mark Wilkinson, Director of STFC’s DiRAC High Performance Computing Facility, to bid to the UKRI Call: ‘Digital Infrastructure: New Approaches to Skills or Software’. The original invitation to bid was sent to e-mail address [email].
With the environmental impact of large data centres an increasing concern, every opportunity to push towards a reduced carbon footprint by improving workload efficiency and energy footprint reduction must be exploited. The goal of achieving maximum scientific benefit from the resources provisioned, whilst minimizing both the total resources required and the accompanying environmental impact, applies across all computational areas in the UKRI ecosystem. The hardware platform chosen to run scientific codes can have a significant impact on performance: whilst GPUs may demand more power to operate, performance speedups can result in an overall energy advantage of between 2 and 5 times over CPU-centric workloads. Whilst there is no one-size-fits-all solution and the best choice of hardware depends on the specific application, in general GPUs offer higher scalability than CPUs for parallel tasks that require higher throughput and lower latency, and their improved performance can reduce energy use for the same or better science output. Recent work by DiRAC has also demonstrated that careful tuning of the system settings can also have a positive effect on the energy budget, with little negative impact on code performance and time-to-results. The need to encourage computational researchers to adopt accelerator hardware, and to optimise system settings for energy efficiency, has led us to propose a novel approach to delivering Performance Portability Training that will help to both fully leverage the scientific benefit of GPUs and reduce our infrastructure’s carbon footprint.
Using our technical, academic and industrial contacts, DiRAC will assemble a team of leading specialists with the knowledge and experience to define and develop a series of on-line lectures demonstrating how to harness hardware performance by using techniques such as optimum code structure, algorithm design and energy profiling (WP1 & 2). The learning will be reinforced by a series of code “deep-dives” where experts from DiRAC Project Teams who have already optimised their codes for GPUs will highlight and practically demonstrate the strengths and weaknesses of their refactoring approaches (WP3). These code deep-dives will be extended to the IRIS and ALC communities in the last year of the programme to foster knowledge exchange and enhance opportunities for collaboration (WP4). Drawing on our extensive experience of presenting hackathon-style training events, we will also hold two in-person five-day workshops with the aim of reinforcing the learning with practical applications (WP5). All lecture material will be delivered self-paced on DiRAC’s established Training Platform and will be enhanced via the development of a customized chatbot assistant to improve engagement through personalise learning (WP6). By trialling this new multi-faceted approach to providing training on code refactoring and hardware optimization, we will showcase its immense value to other communities, such as Biomedical Science, Condensed Matter and Materials Science, and Fusion, in the long term enabling researchers from across UKRI to fully leverage cutting-edge technologies.